Mitrefinch Next Generation Terminal

Mitrefinch are a market leader in Time & Attendance and Access Control and offer clocking terminals and supporting back office software to record employees' worked time.Mitrefinch are embarking on the design of a cutting edge biometric terminal to record the start and end of a employees' shift.